The University of Kent and Youtility Limited

To develop and integrate machine learning models in order to provide a richer user experience for consumers. The new models and embedded technology will enable growth of the user base through empowering consumers in a disengaged market.